Acrol Modular IV App

External software systems developers are essential in helping Acrol Modular develop this new System tool and CRM software. Recent projects have highlighted the need to develop the IT infrastructure of the company. External ITC technology consultants and developers will help the company set up the infrastructure and provide internet and remote access capabilities to enhance services. A high level of computer and internet based development skills is required currently not available in house.